Development of SimCell Vaccine for Effective Control of E. coli and Salmonella Infections in Poultry

Using live bacteria as vaccines and therapies for diseases has long been seen as an attractive idea, offering a way to target the immune system more comprehensively. Unfortunately, the approach is difficult to control, with potentially fatal consequences. SimCell technology, developed at the University of Oxford, solves this problem by producing live bacterial cells that lack genetic material (DNA) and are therefore unable to divide.

SimCells are made by introducing a switch that can be triggered to destroy the bacteria's DNA so that it can no longer divide. The bacteria remain intact, retaining the important cell-surface features recognised by the immune system. Existing methods of inactivating bacteria for use as vaccines involve heat, chemicals, or irradiation. These are harsh treatments, which damage the cells and reduce their ability to induce immune responses.

The spread of antimicrobial resistance (AMR) is a major public health challenge, causing some 700,000 deaths per year worldwide. By 2050 deaths from AMR infection could rise to more than 10 million, making all surgical procedures life-threatening and causing health systems to collapse.

E. coli and Salmonella are considered 'Priority 1: Critical' and 'Priority 2: High' pathogens, respectively, by the World Health Organization, due to their high level of antibiotic resistance, underscoring the urgent need for new solutions. Poultry products serve as the primary source of infection for both pathogens in humans, and the poultry industry remains one of the main contributors to antimicrobial resistance due to the magnitude of antimicrobial use in the industry.

In this project, we will apply SimCell technology to develop a new whole-cell inactivated vaccine against E. coli and Salmonella for poultry. The key goal is to develop a SimCell-based animal vaccine against E. coli and Salmonella, which induce immune responses in chickens that protect against subsequent infections. Upscaling production and the demonstration of safety and efficacy of the E. coli and Salmonella SimCell vaccine will help us accelerate the development of SimCell vaccines against other pathogens of concern in both animals and humans.